Playground

The Playground is a creative and playful coffee house, where you sit on swings and sip artisan coffee. We want create compelling experiences around our drinks and food, where a coffee cup tells a story, or a cake plays you at chess. We want to mainline Bristol's creative energy into the drinks and food we serve. To do this, we want to commission an expert in interaction design, both digital and analogue, to explore how we improve our customer experience through play and art!